Investigating the structure, oxidation state and vacancy levels of catalyst/oxidic support interfaces with ptychography, ADF and EELS

The interaction of catalyst nanoparticles with their support is at the heart of catalytic selectivity and activity. There are varying degrees of postulations on how this relationship works. A very important aspect of this interaction is the support element and oxygen and how the fundamental electronic and structural factors affect this overall mechanism.

This project will attempt to combine various high spatial resolution chemical and structural electron microscopy techniques developed in recent years to investigate this mechanism, including ptychography and Z-sensitive atomic resolution annular dark field imaging with EELS at very high resolution with controlled doses. This will be backed up by modelling to invert the data to meaningful measurements.

Initially the project will investigate various supports such as Ceria, Zirconia and how oxygen site defect structure affects the way the stoichiometry to higher or lower oxide formation mechanism works. EELS oxidation state calculations and experiments at various doses will be investigated before introduction of any catalyst nanoparticles.

Various electron microscopy methods have recently been developed due to improvements in detector technology which now allows scientists to combine Ptychography and EELS measurements. These improvements allow the probing of samples with both high spatial and energy resolutions and are crucial in helping understand the interaction of Oxygen with nanoparticles, supports and oxidation states.

Ptychography is a technique in which the entire STEM-diffraction pattern is recorded as the probe is rastered across the sample. The dataset gathered from this is 4-dimensional where each probe position in 2D real space has a corresponding 2D diffraction pattern. Prof. Pete Nellist's group has developed techniques for 3D structural inversion from ptychographic data for various samples. They have shown that oxygen can be directly imaged and that the images are sensitive to charge redistribution for example through oxidation processes. The techniques can be applied at very low doses to image nanoparticles and supports that are of interest to JM. Once imaging is completed, the acquisition mode can be switch to electron energy loss spectra (EELS) mode and elemental information from the sample is gathered.

EELS provides information from the sample that includes phonon excitations, inter and intra-band transitions, plasmon interactions, inner shell ionizations and oxidation state information. The challenge comes in deconvolving all this information from the experimental spectrum in a reliable manner. Prof. Rebecca Nicholls is an expert in developing models and interpreting such spectra. Deconvolving the EELS signal is crucial for fundamental understanding of how catalysis works as the signal contains information about the band structure and dielectric properties of the sample.

This project falls within the EPSRC research areas of analytical science; catalysis; energy conversion; functional ceramics; materials for energy applications and the EPSRC theme of energy and decarbonisation.